MAXIM (Multi AXial Infusion Materials)

Development of CFRP materials using a resin infusion approach, aimed at large scale composite primary structures such as wing covers, spars and stringers ultimately for the production of a full composite wing. Optimisation of materials and processes to deliver a cost competitive composite solution for such structures